BBSRC DTG studentship (Fees only): Epigenetic reprogramming in the germline

Technical abstract
Mammalian germ cells (eggs and sperm) have enormous potential for regenerating a rejuvenated genome, in other words the germline is immortal, while somatic cells (any cell in the body other than an egg or sperm) undergo ageing and eventually die. One process that is likely to play a crucial role in rejuvenation is ‘epigenetic reprogramming’ by which existing epigenetic chemical modifications to DNA and chromatin are removed on a genome wide level. The mechanisms of epigenetic reprogramming are essentially unknown. This student project aims to identify on a genome wide scale the genes which are reprogrammed and which chemical modifications are removed at what timepoint. This will open up the way for mechanistic studies which will help to unravel the secret of the immortal germline.